Open Data Application

Betacities Ltd are applying for an Innovation Voucher to further develop a key application in our business; HelloCity! an urban web app that allows it's users to interact with the area around them in real-time through the use of QR Codes, NFC chips and IBeacon technology.